Crowd Legends: Football - testing and validating a game service opportunity using design innovation in an ethically focussed business and user/human centred fashion

532 Design strives to create globally recognised, design-led sports games that bring true value and enjoyment to players in an engaging, accessible and ethically responsible manner.

532 Design will demonstrate that sustainable, and commercial, models can be delivered in the mobile games sector without relying upon games mechanics that generate the majority of revenues from a minority of users. This will be developed to proactively deal with future legislation that will consider problematic gaming mechanisms such as loot boxes and pay to win which are prevalent in today's mobile games.